Enabling safe and efficient generation of stem cell-based therapies

Cell replacement therapies aim to heal diseased or injured tissues by replacing missing or
defective cells. Human pluripotent stem cells (hPSCs) represent an essential pillar of such
efforts due to their ability to proliferate extensively and to differentiate into any cell type.
Several clinical trials using hPSC-derived differentiated cells for treatment of diseases such
as Parkinson's and macular degeneration are currently ongoing, with many more on the
horizon.
A significant challenge in using hPSCs for cell replacement therapies is the appearance of
non-random genetic changes throughout culture (e.g. gains of chromosomes 1,12,17 and X;
mutations in TP53). It is currently unknown what could be done to prevent recurrent variants
from occurring or which of these variants may be problematic for the safety or efficacy of cell
therapy.